Robert Gordon University and ICR Integrity Limited 21_22 R2

To apply organisational performance and human resource management research methodologies to evaluate business needs, expediting transition from a salesperson-driven sales model to an agile, customer-centric model underpinned by an integrated digital strategy. A Content Management System will streamline the interactions with customers, improving product delivery, quality and feedback.